Computer aided detection in mammography

The project will seek to understand human performance with Computer Aided Detection (CAD) systems for mammography and other breast imaging applications, and hence to improve the sensitivity and specificity of CAD. We will use a combination of computational methods and eye-movement studies.